Project Paracelsus: Large Language Model-Based Knowledge Graph Creation from Curated Literature for Accelerated Metabolic Engineering for Foodtech R&D

Project Paracelsus introduces an innovative AI-driven approach to bioscience research. Our system leverages a unique Large Language Model architecture to analyze and organize scientific data, enhancing information accessibility and accuracy. This novel method significantly improves upon traditional data analysis tools, offering researchers a more intuitive way to engage with complex biological data. By integrating with our existing platform, we provide a seamless experience that broadens the accessibility of high-level research tools. Project Paracelsus represents a major step forward in synthetic biology, combining cutting-edge AI with user-centric design to streamline research processes.